Fiscal Origins of the French Revolution: financial crises, public opinion and institutional change in early Modern Europe, 1688-1789.

There is broad consensus amongst historians that it was a fiscal crisis that led to the collapse of the Old Regime, the spark that made the French Revolution of 1789 doable and possible. Yet, the only comprehensive monograph on the relationship between fiscal issues and the breakdown of the Bourbon monarchy is almost a century old. This synthesis, which drew upon nineteenth century scholarship, is chronological and empirical in its approach, narrowly focused on high politics at Versailles and biased by the disputes of the time. Yet it is still regularly cited by historians, and the need for a new fiscal interpretation of the rise and fall of the French monarchy is pressing.

A series of ground-breaking articles and monographs have brought to light substantial new material which fundamentally challenges the ways historians have addressed such key issues as the relationship between institutions and economic performance, taxation and privilege, war and credit, debt and the development of financial market. In addition, fiscal history has benefited from the development of econometric modelling and the applying of the methodology of cultural history to the study of taxation, political economy and institutional reform.

What is missing is a new synthesis that can draw together these disparate strands, and integrate the crucial dimension of fiscal history into the wider debate about the origins of the French Revolution. What is also needed is a transnational agenda that can situate the French fiscal crisis in the wider European struggle for great power status and contribute to a better understanding about how the development of our Modern world is associated with the need to finding solutions

These are the main aims of the research which will result in the following outcomes:
- one scholarly and yet accessible monograph on the Fiscal origins of the French Revolution (under contract with OUP)
- two scholarly articles to be submitted to international peer-reviewed journals
- two international conferences and edition of the proceedings
- one article for a popular history magazine on financial crises, public opinion and institutional change in early-modern Europe
- a series of public lectures on 'Financial crises of the past: how can history help understand the current situation?'
- a virtual exhibition on the development of fiscal transparency in the long eighteenth-century (1688-1815)

Potential impact
The field and scope of the research proposed is very complex and accessible only to a small group of specialists. The current financial crisis offers a timely opportunity for historical finance to have a real impact in increasing public awareness about the relationship between financial crises and the evolution of economic, social and political systems. The impact activities will aim at disseminating and making relevant and accessible to the general public the scholarly questions, interpretations and findings of the research. For instance, it seems important to recognise that if financial crises can be very damaging to individuals or group of individuals, adequate solutions proposed to solve complex problems and methods for reaching a consensus on very divisive issues can help building a more stable and a fairer society. With these aims, historical finance has the power to influence and shape public policies and contribute to a better understanding of a number of key societal questions. In particular the project can be useful to the general public in showing how much the transition to the Modern World and the ascendancy of Britain relied on the ability of the various polities to provide innovative and sustainable political and fiscal solutions to overcome structural problems.